University of Leeds Core Equipment Award 2024

The award will deliver new research equipment to be used by a wide range of scientists and engineers at the University of Leeds (as well as external academia/industry). The instruments will provide new or improved capabilities and will be housed in dedicated facilities with full support and training from dedicated research and technical professionals. Access to the instruments will be open to researchers at all career stages, with a special focus on supporting the training and development of those undertaking doctoral degrees. Sustainability of the equipment, its operation and the userbase has been built into the decision making process for the items selected. Overall the equipment encompasses both core work-horse instruments that support a large number of users for one aspect of their work, through to more bespoke instrumentation that supports a smaller number of multiple users (many early career) across multiple departments more comprehensively, building on specific areas of strength in Leeds and aligning with both University and EPSRC strategic priorities.
The five specific items of equipment are:
1) Scanning Electron Microscope (SEM) and Energy Dispersive X-ray (EDX) analysis system representing core equipment benefitting multiple users for the general morphological, microstructural and elemental characterisation of materials which is a key component of research within the Bragg Centre for Materials Research at Leeds comprising over 400 researchers, and across the wider campus.
2) High resolution liquid chromatography-mass spectrometry (LC-MS) system representing core equipment for the routine mass measurement of proteins, nucleic acids, peptides and small molecules which is critical for research within the Astbury Centre for Structural Molecular Biology and the Faculties of Biological Sciences (FBS), Engineering and Physical Sciences and Medicine and Health.
3) Tensile Stage for operando Small/Wide-Angle X-ray Scattering (SAXS/WAXS) that will be a new add-on capability to existing EPSRC-funded X-ray scattering facilities enabling users across Leeds to study nanostructure deformations under tensile strain/stress and at variable temperatures. This can be applied to a wide range of systems from elastomers and rubbers, to antimicrobial coatings, electrospun nanofibres, protein-based food systems and advanced nonwoven textiles.
4) Spinal Disc Simulator representing a bespoke biomechanical test simulator enabling loads or motions to be applied to sections of the spine and associated implants and measured in six degrees of freedom under extended cyclic loading. It can also be used for testing other musculoskeletal joints and implants including the wrist and ankle and complements an existing range of equipment at Leeds which houses the largest academic facility worldwide for the simulation of joint replacement implants.
5) Thermal Conductivity Measurement Equipment for testing the thermal behaviour of structural and geological materials and targeting the Engineering Net Zero priority area, and the Energy and Decarbonisation theme. The equipment will support many research areas across multiple Faculties at Leeds including: ground engineering, materials engineering, built environment, structural engineering, water engineering, energy storage and carbon capture and storage. It will replace existing delicate equipment and provide much more efficient testing of samples.
The research discoveries enabled by this investment in equipment will be disseminated through publication in appropriate open-access journals as well as numerous outreach activities. The facilities will also support the growth of collaborative work between the University and business, from SMEs (including spin-outs of the University) to major international companies, improving their products and processes and ultimately returning benefit to the UK taxpayer.